University of Brighton and Colony101 UK limited

To embed visual language and open cloud-based software architecture expertise to facilitate the development of Cyclr, an innovative automated life-cycle marketing campaign software product.